Deep Probabilistic Models for Making Sense of Unstructured Data

The future information infrastructure will be characterized by massive streaming sets of distributed data-sources. These data will challenge classical statistical and machine learning methodologies both from a computational and a theoretical perspective. This proposal investigates a flexible class of models for learning and inference in the context of these challenges. We will develop learning infrastructures that are powerful, flexible and 'privacy
aware' with a user-centric focus. These learning infrastructures will be developed in the context of particular application challenges, including mental health, the developing world and personal information management. These applications are inspired by collaborations with citizenme, the NewMind Network for Mental Health Technology Research and Makerere University in Kampala, Uganda.

Potential impact
We will follow the principles of open data science to ensure the impact of our work is felt as strongly as possible in industry, health and for the developing world. These principles are as follows:

- Make new analysis methodologies available as widely and rapidly as possible with as few conditions on their use as possible.
- Educate our commercial, scientific and medical partners in the use of these latest methodologies.
- Act to achieve a balance between data sharing for societal benefit and the right of an individual to own their data.

In practice we will carry out these ideas by making our software freely available under BSD licenses (see e.g. Sheffield's GPy software, 65 watchers and 159 stars on GitHub), deploying a program of focussed summer schools, for example the the Gaussian Process Summer Schools (http://gpss.cc) with editions across Europe, Australia, South America and Africa and participating in other summer schools and tutorials.

Our entire project is a close collaboration with industrial partners, clinical partners and researchers in developing countries. These collaborators have representatives on our advisory group which will steer our research to ensure it feeds directly into our users' needs.